High Resolution Mapping of Ion Beam Acceleration, Propagation and Energy Deposition Within a Plasma Background

High Resolution Mapping of Ion Beam Acceleration, Propagation and Energy Deposition Within a Plasma Background